TRICE – Tyre Rubber Into Circular Economy

The disposal of waste tyres is a significant environmental issue particularly as their disposal in landfill was banned in 2003 in the UK and Europe. Most tyres are "mechanically" recovered i.e. they're shredded, and the recovered rubber shreds and crumbs used in road and other rubberised surfaces and the recovered steel and textile reinforcements either re-melted or valorised, respectively. In the UK about a quarter of the 550,000 tonnes of arising waste tyres are exported as shreds -- much of it ending up in India, where they batch pyrolyse the shreds to produce tyre recovered oil, a heavily polluting sulphur containing fuel. In 2019, the Indian authorities began restricting tyre waste imports to the extent that this permanent change is expected by UK's Tyre Recovery Association, Environment Agency and Defra to place significant strain on UK recycler's ability to meet demand for recycling services. The UK desperately needs new capacity (in the form of pyrolysis operations and other technology) to avert heightening levels of fly tipping and make this waste stream more sustainable.

BIG ATOM has developed the concept of a novel pyrolysis reactor with improved temperature control with the vision of a circular economy for waste tyres. We now propose to construct, test, and prove the concept of a quarter-scale reactor that is big enough to demonstrate the issues associated with scale-up. If the project is successful it will form the basis of a full-scale reactor for the commercial production of recovered Carbon Black (rCB) and Tyre Recovered Oil (TRO) of an improved quality that can be used as part of the circular economy to create new truly recycled materials.